Artificial Intelligence algorithms to predict aggregation and gel phenomena in peptide synthesis and isolation

A 4-year PhD project that focuses on using and
developing artificial intelligence algorithms, coupled to molecular dynamics
simulations to study gelation behaviour.
This project is aligned with a major international pharmaceutical company and benefits
from collaboration with experimental colleagues from that company.
The project benefits from the excellent training and research opportunities at the
University of Strathclyde, while allowing the chance to network and learn about
pharmaceutical development by working in close collaboration with the industrial
partner including visiting for short periods in the collaborators' laboratories in the USA.
The studentship is supervised by Prof. Tell Tuttle in the Department of Pure and
Applied Chemistry at the University of Strathclyde. It is based in the Strathclyde
Computational and Theoretical Chemistry Hub (SCoTCH), a centre for excellence in
computational molecular science. The centre occupies modern computational
laboratories with access to high-performance computing facilities including graphic
processing units (GPUs)